'Music, Identity and Humanitarian Projects in Zaatari Refugee Camp, Jordan'

In their assessments of the global movements of people and music, ethnomusicologists have widely addressed the concept of identity in established migrant communities under the umbrella of 'diaspora' or 'transnationalism'. Adelaida Schramm's work, however, delineates refugees in camps as distinctly different to resettled migrants. Despite this, ethnomusicology's attention to refugee camps is still limited. More recently, applied ethnomusicologists have assessed the therapeutic capacity of music and its ability to maintain or (re)form refugee identities. Many NGOs now implement and endorse music projects in camps but most remain marginalised as space-time fillers, and are criticised for their lack of cultural sensitivity or long-term sustainability. The lack of any guidelines for NGOs contributes to the ineffectual nature of many projects.

I propose to fill the gap in the literature by examining the role of music and identity in refugee camps established in response to the Syrian civil war with a focus on Zaatari camp in Jordan. Located 7km from the Syrian border, Zaatari has a population of 80,000 refugees, and counting. Many organisations in Zaatari sponsor refugee-initiated musical activity or provide in-camp arts programmes such as Oxfam's 'Voices of Zaatari', The Lutheran World Foundation's music courses, and the film project, 'Refugee Music Project'. It is unclear what else takes place as Zaatari's size and strict governance limits available information, and existing studies concentrate on health resources or technology. Anecdotal evidence, however, suggests abundant music making.

In conducting the first musical study of Zaatari, I will address the following research questions:

What musical activity takes place in Zaatari, what principal forms does it take, and what principal functions does it serve?
How might musical practices in Zaatari differ, in terms of both form and function, from pre-internment life?
To what extent does musical activity in Zaatari play a role in the (re)formation and/or maintenance of identity for refugees? How does that role vary amongst different groups or members in camp?
What does this tell us about music projects implemented by NGOs and other organisations in camps, and the possible advantages or implications of doing so? To what extent are those projects effective in their ability to speak for individuals or camp groups?
How might NGOs and other humanitarian organisations provide effectual, sensitive and practical expressive practices and opportunities in refugee contexts?

I will conduct fieldwork in Zaatari, but also in the capital, Amman, and Mafraq (the nearest city to Zaatari) owing to both cities' refugee populations and abundance of NGO headquarters. Fieldwork will entail audio-visual recording, transcription of musical activities and events, and interviews with refugees, humanitarian organisations, and music project leaders.

Schramm's work will provide a methodological backbone to the study. Questions about musical form will be addressed through ethnomusicological studies of musical change in migrant communities. Key ethnomusicological monographs will elucidate the function of musical activity in terms of alongside texts from anthropology, community music, and music psychology. The last research question will be addressed in the form of a practical handbook that can be used by NGOs. For this, I will consult official documentation from organisations and publications from applied ethnomusicology and conflict transformation studies, and I will interview humanitarian actors and policy makers.

The combination of ethnography, interdisciplinary methodology and practical advice better demonstrates how music works on a real-life level for refugees. This study is a salient contribution to ethnomusicology, the refugee 'moment', and social policy, encouraging organisations to holistically understand the lives of refugees and to make provisions for sensitive..